Using low-cost, wearable, sensors to detect driver state: Towards development of new algorithms for real-time detection of driver fatigue

Research council that the student is funded by EPSRC
The student's name VISHNU RADHAKRISHNAN
Training Grant Reference Number EP/R512291/1